Solar collection and processing for more cost effective algal biofuel production

Algae hold great promise for the large scale production of carbon-neutral biofuels that avoid many of the problems of terrestrial biofuels (such as palm oil) in that they require only about 10% of the space of terrestrial crops and can use waste water for growth and their nutrients. Current production systems are, however, uneconomic against both fossil and first generation biofuels and require significant step wise improvements to redress this.
This feasibility study, led by Xanthella - a biotechnology company based in Oban - in collaboration with physicists from the University of St Andrews, aims to deliver a step change in the performance-cost ratio of algal photo bioreactors (PBRs) operating under solar illumination for the production of carbon neutral biofuels. This will be achieved through the development of an innovative solar light collection component for use in Xanthella's internally-lit photobioreactor designs.